Deep Learning for Robotic Grasping

This project looks at using deep learning and computer vision techniques to aid robotic grasping in warehouse situations. This includes using deep reinforcement learning methods to learn how to grasp unknown objects and using vision based deep learning to identify instances of unknown objects for grasping and manipulation. The novel research will be around the learning methods and how to use them with robotics given the low quantity of available data and the complications of integrating it with the hardware.